SPEED V: Super-high Power-dense Engines for Electric-hybrid Vehicles

McLaren Automotive, Ricardo, Grainger and Worrall, Lentus Composites, the University of Bath and a major European OEM have been awarded an APC grant to develop a high specific power, modular combustion system and associated engine technologies for application in future vehicle programmes.

The APC grant will support the development of a completely new generation of technically advanced engines offering significantly improved CO2 figures for high performance vehicles.

The grant will also improve the UK’s development and production capabilities for low CO2 ICE technology.

The European OEM will transfer skills and development experience of engine systems to McLaren Automotive; Ricardo will extend its capabilities in the same areas; Grainger and Worrall will deliver complex, lightweight casting technology; Lentus Composites will seek grow from an SME status to a full automotive tier 1 supplier; and the University of Bath will advance capabilities in ICE system efficiency R&D.